CellScope: A marketplace for recycling/upcycling Battery Cells from e-waste powered by traceable health analytics data

CellScope presents a pioneering solution to the escalating challenge of electric vehicle (EV) battery waste management. In a world where over 26 million EVs are on the road, with batteries constituting a significant portion of vehicle costs, the need for an effective circular economy around battery recycling and upcycling has become imperative.

Our project introduces a revolutionary digital marketplace that harnesses the power of battery health data, connecting e-waste aggregators with recycling and upcycling vendors seamlessly. The innovation lies in the integration of a low-cost off-the-shelf battery tool, public datasets related to battery health, and advanced backend algorithms, enabling precise assessment and pricing of recovered battery cells.

Key Components:

1\. Digital Marketplace: CellScope establishes a dedicated platform where e-waste aggregators can assess the health of old battery cells and connect with recycling and upcycling vendors efficiently.

2\. Battery Health Data Integration: The platform incorporates a low-cost battery characterization tool, empowering e-waste aggregators to collect data from recovered cells. Advanced backend algorithms analyze this data, predicting the remaining useful life of listed cells.

3\. Predictive Analytics: Leveraging data-driven insights, CellScope enables e-waste aggregators to determine accurate pricing for recovered cells in the secondary market.

4\. Physical Twinning Integration: CellScope seamlessly integrates with our Physical Twinning service, enhancing the overall value of the battery ecosystem.

Impact on Sustainability:

- Circular Economy: CellScope contributes to the establishment of a circular economy for battery cells, ensuring their optimal use even after their initial purpose in EVs.

- Reduced Electronic Waste: By providing a marketplace for recycled and upcycled battery cells, CellScope minimizes electronic waste and addresses the environmental impact of battery disposal.

Economic and Environmental Benefits:

- Job Creation: The project fosters economic growth by creating job opportunities in software development, data analytics, and platform management.

- Environmental Stewardship: Aligning with global goals for environmental sustainability, CellScope actively works towards reducing resource depletion and promoting responsible waste management practices.

In summary, CellScope is not just a project; it's a transformative initiative that aims to reshape the landscape of battery waste management. With its innovative features, economic impact, and commitment to sustainability, CellScope is poised to make a lasting contribution to the transition to a greener, more circular economy.